The University of Huddersfield and Carbon Footprint Limited AAKTP 23_24 R1

To develop an innovative technological solution, powered by sustainable energy, to solve the problem of sugarcane production waste and mitigate its polluting effects on the local communities and the crop-growing land and water.